Liverpool John Moores University and Living Lens Enterprise Limited

To develop an intelligent system for data mining, to provide a competitive advantage and to allow clients to make better business decisions based on actionable insights.